Zzish Ltd - An open platform for social mobile learning

Zzish aims to transform learning by providing a platform for social game dynamics and
educational content on mobile devices. Our tests have shown that children try hardest and
learn fastest when learning is a an engaging shared game experience with friends and parents.
Our goal is to transform the way children learn and deliver dramatic improvements in learning
effectiveness.
In particular we want to help teachers make learning activities in class much more engaging
by turning standard classroom activities into a connected social game experience played on
tablets and want to enable parents to proactively engage in their children’s education by
playing educational games with their children and getting real-time information on how their
children are progressing in school.
Our business goal is produce first a generic app, Factzz, that a teacher can used to deliver
social mobile game experience in class or for homework on any subject and second the Zzish
platform that enables developers to turn any educational mobile app into a connected social
game experience with rich statistics and personalised learning.
This proof of market study aims to quantify the commercial viability of applications and a
platform for social mobile learning in schools and at home.